Liverpool John Moores University and Beverston Engineering Limited

To leverage emerging 4IR technologies in order to develop a smart production management system with the potential to revolutionise output.